North East Digital Cluster Launchpad

**_Connect, Innovate, Grow: Accelerating the North East's Digital Sector in established and emerging markets_**

Building on our well-established Digital Cluster development and Access to Finance work, Innovation SuperNetwork (ISN) use our status as the anchor point for the North East innovation ecosystem to amplify, connect and grow a more inclusive, economically and socially impactful North East Digital Cluster.

Leveraging an extensive cross-sector network, existing digital programmes, assets and reach, the programme is designed to inspire innovation and maximise collaboration in delivering the Innovate UK Launchpad Digital Cluster management programme.

We create opportunities across sectors and within emerging digital sub-clusters to help your North East-based digital business accelerate growth by adapting and launching innovative digital technologies that support established and emerging industries in the region and beyond.

Our two-pronged approach provides expert guidance helping your business to establish new partnerships, access finance and solve some of society's biggest problems. It also ensures the whole region benefits from digital transformation by:

\* building collaborative platforms that **_Inspire & Connect_** key players;

\* educating entrepreneurs through **_Challenge & Innovation_** to take advantage of opportunities generated by the cluster;

\* building a local, national and international funding community focused on helping the NE digital economy access **_Finance_**;

\* supporting the sector to build **_Inclusive & Diverse_** teams and benefit from the increased opportunity for innovation;

\* telling the inspiring innovation stories to come out of the region to**Communicate** the scale, size and impact of the North East's digital economy.